Observing, Consuming, Engaging, Appropriating Nature: Queens Consort and Ecologies of Knowledge in Seventeenth-Century Britain

The seventeenth-century's developments in natural history, science, and empire have profound modern legacies, yet the role of powerful women has been overlooked. This project proposes to use objects to examine British queens consort through the lens of the global natural world and their physical, intellectual, and imaginative engagements with nature as collectors, consumers, and naturalists. Working at the intersection of literature, history, art, and integrating elements of scientific analysis, this research will uncover how royal women experienced, embodied, and politicised royal identity through natural items, recalibrating queens as imperial actors in England. This project will utilise texts, specimens, and artefacts in British and European collections, as well as creative research methodologies. This research has three objectives. First, this project will trace the material origins and cultural and global trajectories of nature through four 'natural' objects associated with Stuart queens. Second, it will analyse their books and masques to explore these objects as they relate to their understandings of nature in China, Japan, Ethiopia, India, and the Americas. Third, it will examine how materials of the initial case studies corresponded with a wide range of objects in Stuart consorts' possession, asking how these functioned to transmit ideas about queenship and power intimately in their domestic lives and as part of their public court roles. This proposal includes both the transfer of knowledge to the host institution and further training of the candidate in key competencies, notably through involvement with York's biosciences and its centres for Anthropocene Biodiversity, and Indigenous and Settler Colonial Studies. The research will advance methodological approaches in the field of literature, material culture, and art historical studies, as well as the ecological and cultural history of early modern Europe and beyond.